Community-based participatory research to explore socio-cultural influences on breastfeeding continuation in multiethnic mothers living in Scotland:

Community-based participatory research to explore socio-cultural influences on breastfeeding
continuation in multiethnic mothers living in Scotland: A photovoice study